Project title: The relational dynamics of evidence use at the front-line: police encounters in a digitally evolving landscape.

Evidence is a contested element of policy-making and its tensions are arguably nowhere more pronounced than in contemporary policing. While the turn of the century marked an interest in evidence-based policing, characterised by systematic reviews and randomised controlled trials, interpretive scholars have since advocated for local and experiential knowledge as valuable tools for discretionary decision-making.
But the continual digitalisation of policing, expanding workforce, the changing nature of crime, and sustained police-public tensions means the types of evidence police rely on and how they mobilise this to support decision-making is rapidly changing and becoming exceedingly complex and loaded. Where administrative discretion has traditionally been characteristic of police work, a widening integration of automated policing and artificial intelligence has largely removed this from the street-level encounter 'in-between' police and citizens which itself has become rarer with the displacement of police from their neighbourhood beats. Many encounters have become 'viral' as has the nature of criminal activity itself. This complexity is further pronounced by an expanding police workforce and associated skills gap as well as sustained police-public tensions and inequalities in the wake of the COVID-19 pandemic and the Black Lives Matter and #MeToo movements.
Understanding these dynamics is important because it both reflects and affects how citizen-state relationships are given shape in this era of complexity. This project therefore seeks to use an ethnomethodological case study design to interrogate the relational dynamics of evidence use in how public encounters are accomplished and how this affects the 'quality of services, decisions, and outcomes' (Bartels, 2013, p. 469) for front-line workers and citizens. This is achieved by shadowing language-in-use during encounters whereby visibility is given to mechanisms that determine how both parties negotiate meaning, expertise, and authority - for example, through conversational sequences and rights. Where encounters are 'viral', ethnomethodology also has capacity to explore virtual public encounters through social media for example.
Language-in-use during encounters is examined to reveal underlying, taken-for-granted beliefs and powers constituting a) how evidence is currently used in front-line policing, b) how this takes shape relationally, and c) the wider implications for police and those on the receiving end. The project adopts practice theory as its theoretical framework because it integrates these components in a relational view to explain 'the ordinary, situated and embodied activities which policy actors routinely enact' (Bartels, 2018, p. 68). In examining these dynamics, the following research questions are proposed:
What does evidence-based policing look like in an evolving digital landscape?
What are the relational dynamics of evidence use within and around face-to-face and 'virtual' encounters?
How could these relational dynamics be improved in a context of sustained police-public tensions?

The aim is to deepen understandings of the dynamics of evidence use in front-line policing while also offering an original relational perspective on how evidence matters and is mobilised in a digitally evolving landscape. Exploring these dynamics addresses wider concerns about front-line staff's capacities to navigate exceedingly complex evidence in a new policing context and sustained relational tensions and inequalities between citizens and the state with the 'displacement' of discretionary space and increasingly virtual nature of encounters.